Analysis of historic drought and water scarcity in the UK: a systems-based study of drivers, impacts and their interactions

Drought and water scarcity (D&WS) are significant threats to livelihoods and wellbeing in many countries, including the United Kingdom (UK). Parts of the UK are already water-stressed and are facing a wide range of pressures, including an expanding population and intensifying exploitation of increasingly limited water resources. In addition, many regions may become significantly drier in future due to environmental changes, all of which implies major challenges to water resource management. However, D&WS are not simply natural hazards. There are also a range of socio-economic and regulatory factors that may influence the course of droughts, such as water consumption practices and abstraction licensing regimes. Consequently, if drought and water scarcity are to be better managed, there is a need for a more detailed understanding of the links between hydrometeorological and social systems during droughts.
Based on an analysis of information from a wide range of sectors (hydrometeorological, environmental, agricultural, regulatory, social and cultural), the project will characterise and quantify the history of drought and water scarcity (D&WS) since the late 19th century and will produce the first systematic account (UK Drought Inventory) of droughts in the UK. The Inventory forms the basis of a novel joint hydro-meteorological and socio-economic analysis of the drivers of drought and their impacts, with a focus on a search for characteristic systems interactions. The enhanced systems-based understanding is expected to improve decision-making for future drought management and planning, including more informed and thus effective public discourse related to D&WS.
Currently there are no conceptual models of D&WS that describe interactions between hydrometerological and socio-economic drivers and environmental and societal impacts of droughts. The first task will therefore develop a new systems-based conceptualisation of D&WS. This will be used to investigate drought drivers, impacts and their interdependencies. The second task will produce the knowledge base for use within the project and the wider NERC UK Drought and Water Scarcity Programme. It involves the compilation of datasets and metadata, including data and information for selected case study episodes of D&WS. Information on the social and cultural aspects of D&WS will be compiled from oral histories and collation of reports in the historic and recent print and broadcast media, and the first analysis of social media from the 2010-12 drought will be carried out. The third task will develop the Drought Inventory by a novel combination of drought timelines, sector-specific narrative chronologies highlighting key events, and the production of new cross-sectoral drought indicators. To understand the interactions between social and environmental systems during D&WS episodes, the fourth task will: identify significant systems interactions across a range of droughts; identify key triggers and thresholds for droughts; and, describe the reasons behind any changes in systems interactions in droughts over the historic record. The final and fifth task examines how socio-economic context and water resource management practices contributed to resilience to episodes of D&WS in the historic record and considers the implications for changes in planning for the management of future droughts. It also provides an assessment of what are the most effective forms of dialogue and information exchange between the public and those responsible for water resource management that may contribute to beneficial outcomes during future episodes of D&WS.
The key research outcomes will be: a systems-based understanding of D&WS in the context of multiple environmental and societal drivers; an accessible, integrated cross-sector UK Drought Inventory; improved advice and methods to support decision making related to drought management; and, new strategies to re-frame public discourse related to D&WS.

Potential impact
Due to the nature of the project, there will be multiple beneficiaries from the findings of the project. The following identifies who will benefit from the research and how they will benefit from different aspects of the proposed research.
The principal beneficiaries of the project will be: 1.) policy makers and environmental regulators in the UK; 2.) decision makers and water resource managers in water utilities; 3.) decision makers and managers in UK businesses where decisions related to water use and management are business-critical, including the agricultural sector; 4.) NGOs and Third Sector organisations with an interest in water resources issues and environmental management; 5.) the general public; 6.) communications professionals; 7.) academics and researchers with an interest in drought and water scarcity (D&WS); and 8.) the teaching profession, specifically those delivering key stage 3 and above related to environmental science.
The project will develop a systems-based understanding of D&WS. This will provide a framework for policymakers and environmental regulators, and those with responsibility for long-term water resource management to include and take account of broader socio-economic factors in decision making. Benefits will include improved, more integrated regulatory, planning and decision making processes related to D&WS in the UK.
The UK Drought Inventory, a cross-sector evidence base of historic episodes of D&WS produced by the project, will provide a common reference for policy makers and regulators, water supply companies, and UK business to make decisions in the context of D&WS and key reference droughts. This will enable the development of better drought mitigation plans, leading to improved long-term management of water resources and a reduction in the cost of droughts to UK business. Because it is a common evidence base, it will enable more consistent, transparent planning against standard benchmarks across multiple agencies.
The project will produce improved advice and methods to support decision making related to drought management during episodes of D&WS. Regulators, water resources managers, UK industry, particularly the agricultural sector, with responsibilities for strategic and operational decision making during episodes of D&WS will benefit from the advice, guidance and new methods developed to support decision making. Benefits will include more effective and timely management interventions as droughts develop and as they end; interventions based on commonly agreed principles and evidence; and, more certainty in management and co-ordination of response to droughts.
The development of new strategies to re-frame public discourse related to D&WS is a specific goal for the project. Beneficiaries of these new strategies include: policy makers and regulators; water supply companies; the public; and, NGOs and community groups, particularly those who are responsible for providing information for and engaging in dialogue with the public on issues related to water resources. The benefits include a more informed public debate around issues associated with D&WS; greater clarity regarding decision making process during droughts; wider consensus regarding the positive contribution the public can make to best water resource outcomes during episodes of D&WS.
The project will deliver a series of significant new resources for academics and researchers working in the field of drought research, that when combined with outputs from the other UK Drought Programme projects will have a significant international impact and will lead to major advances in research in this field.
The resources proposed to be developed for teachers as part of the follow-on knowledge exchange activities will provide teachers with appropriate, authoritative materials that will make their teaching of issues related to water resources more effective and will contribute to a more informed generation of young people.